Numerical Investigation of Plasma Instability due to Induced Magnetic Fields Arising From Liquid Metal Flow: On the Road to a Digital Tokamak

Numerical Investigation of Plasma Instability due to Induced Magnetic Fields Arising From Liquid Metal Flow: On the Road to a Digital Tokamak